Single-cell interactions between Aspergillus fumigatus and bacterial pathogens causing airway infections in cystic fibrosis

Diseases were once believed to originate from a single species of pathogenic microbes. However, increasing evidence suggests that several diseases are caused by the presence of multiple microbial species. For example, people with cystic fibrosis (CF), suffer from recurrent and persistent infections caused by multiple fungal and bacterial species. Antimicrobial treatment is targeted at a single species, but does not take into account the effect of the presence of the other species. The different species might affect each other directly, and the treatment given for one species, might affect the other species. At present, we don't know these interactions. Therefore, there is an urgent need to understand how different fungal and bacterial pathogens interact with each other in order to improve patient outcome.
This project will use novel technologies (single-cell microfluidics and next-generation sequencing) to assess the interactions between fungal and bacterial communities that are known to co-exist in the lungs of people with CF. Moreover, we will establish how the presence of multiple fungi and bacteria affect antimicrobial treatments routinely used in people with CF. By understanding how bacteria and fungi interact with each, this project will pose a stepping stone for the development of novel antimicrobial therapies.